Lambda-Fleming-Viot type models and their diverse applications

In their seminal work, Fleming and Viot introduced a measure-valued analogue of the famous Wright-Fisher diffusion. Today, both the generalization to events of non-infinitesimal impact, the Lambda-Fleming-Viot process and the generalization to continuous space, the spatial Lambda-Fleming-Viot process (SLFV) inherited their names. As such, the class of Fleming-Viot type models has received much attention of the probability research community in recent years owing to both their rich mathematical properties as well as their manifold applications in biology. This project has and will contribute to a better understanding of this class of models along three different research directions:

1. Capturing ecological effects such as the interaction between species or competition for a fluctuating abundance of resources requires a varying population size. However, many classical genetics models including the Lambda-Fleming-Viot process have not been studied yet with intrinsically varying population size, i.e., a reproduction mechanism which changes both the genetic decomposition and the population size at the same time. Together with Julian Kern (WIAS, Berlin) we have completed a paper draft on this intermediate step, which we hope to submit soon.

2. Spatial separation is often not easily bridged by a species due to geographic, environmental, or energetic constrains. Naturally, in the presence of neutral mutation differences in relatedness arise at different locations in space, which is known as isolation by distance. Together with Raphael Forien (INRAE, Avignon), we have extended a novel technique which allows to interpret central limit theorems as isolation by distance patterns reflecting the asymptotic spatial behavior of ancestral lineages. This research direction has yielded the preprint https://arxiv.org/abs/2211.16286 and a follow-up paper is in progress.

3. A slight modification of the SLFV, in which infected and healthy individuals interact instead of genetic types, can be used to model an epidemiology in a spatial continuum. Together with Apolline Louvet (University of Bath), we have started to analyze the mathematical properties of this model, whereas with David Helekal (Warwick, soon Harvard) we plan to use this model to infer spatial oversampling in tuberculosis data. At least one of the projects should lead to publishable results.

This project spans the EPSRC Applied Probability and Statistics, Mathematical Analysis and Mathematical Biology research areas. It aligns well with the EPSRC aims, as it tries to achieve novel applications of mathematics to biological phenomena along three different research directions.